Understanding the impact of sex differences on immune responses

Sex differences have shown to impact immune responses. A potential avenue for this difference could be in X chromosome inactivation, which results in either maternal X chromosome expression or paternal X chromosome expression. This causes a chromosomal mosaicism in women, possibly causing differences in immune response. This project will analyze RNAseq data to test this Hypothesis.

BBSRC priority areas: Understanding the rules of life, Bioscience for an integrated understanding of health.